High-throughput Nanoindenter: Force for Biomedical Research

Human cells and tissues are exposed to complex mechanical cues from their environment. The mechanical cues regulate important physiological processes and contribute to development of disease, ranging from atherosclerosis to cancer. However, the mechanisms that convert the complex mechanical code into specific cellular and molecular responses in a process called mechanotransduction, are poorly understood. At the University of Sheffield (UoS), we are studying such mechanisms in a variety of different fundamental processes, disease contexts and therapeutic modalities.
Essential to these studies is the ability to measure mechanical properties of cells, tissues and biomaterials. Several techniques are available and established at UoS to measure force/strain including atomic force microscopy (AFM) and magnetic/optical tweezers. However, such methods are not amenable to high-throughput measurements and are also not readily compatible with longitudinal tracking of live cells. A high-throughput nanoindenter Pavone that combines cell-scale localised mechanical testing, microscopy, and environmental control in one device would overcome these limitations. Hence, this application is for funds to purchase the Pavone instrument, currently unavailable at UoS or the wider region.
At UoS, we have a vibrant network of researchers working on mechanobiology projects across different physiological systems and diseases. We are part of the INSIGNEO Institute, a UoS Research Centre of Excellence, that brings together life and physical scientists, bioengineers, and clinicians, thereby facilitating interdisciplinary collaboration in biomedical research. Last year, UoS investment in mechanobiology was also boosted by the recruitment of four Physics of Life Research Fellows.
The access to the Pavone would allow us to address exciting fundamental and translational questions underpinning human health and disease, including: How do mechanical forces contribute to cancer initiation and progression? Can we manipulate the mechanical environment to treat diseases like osteoarthritis or Osteogenesis imperfecta? How do changes in the mechanical environment of the placenta contribute to pregnancy loss and influence embryonic development? How can we leverage mechanobiology to facilitate regenerative cell therapies and discover new antimicrobial targets?
The equipment will be hosted in the open access Wolfson Light Microscopy Facility (LMF) at UoS. The LMF is a purpose-built core facility staffed by a full-time manager (co-lead Robinson) supported by two part-time specialists. The Pavone would expand the range of the equipment offered by LMF, enabling new research and training opportunities. UoS alongside the Universities of Leeds, Liverpool, Newcastle and York is a part of the MRC-funded DiMeN Doctoral Training Programme, thus the equipment would support a world-class training for the next generation of biomedical researchers. Also, it would support training of technicians, particularly through the National Technician Development Centre hosted by UoS. Finally, Pavone would also be available to researchers across Midlands and North, therefore maximising the impact and national research capability.
In summary, the proposed application will provide an infrastructure to further support a growing momentum of mechanobiology biomedical research at UoS, and facilitate industrial collaborations and translational outcomes. It will also help in supporting the training of technicians and DiMeN students, thus fulfilling an important training need and pushing forward the high-quality research that is a cornerstone of MRC’s strategic vision. Finally, by collaborating with researchers at Sheffield Hallam and other regional Universities (York, Newcastle, Northumbria, Bradford and Nottingham), we aim to build capacity not only in Sheffield, but across the wider region to form a National centre for Mechanobiology.